Rethinking Consciousness: A New Case for Russellian monism's Constitutive Panpsychism

The nature of consciousness, and how best to explain it, remains a puzzling and controversial topic. My thesis will present novel support for a promising new approach to this issue called 'constitutive panpsychism,' according to which consciousness is a fundamental and ubiquitous feature of reality. Within this project, I shall propose a novel argument for constitutive panpsychism's theoretical superiority over the
current and historically dominant approach to explaining consciousness, offer a novel and beneficial addition to its core theses, and demonstrate the benefit of integrating it into neuroscience.